The Creative Exchange

This unique consortium draws on the research excellence of interdisciplinary and complementary design innovation labs at three universities - Lancaster University, Newcastle University and the Royal College of Art and connects it with public and private sectors, linking large and small-scale businesses, service providers and citizens. Together, our expertise in developing and applying creative techniques to navigate unexplored challenges includes that of designers, artists, curators, producers, broadcasters, engineers, managers, technologists and writers - and draws on wider expertise from across the partner universities and beyond.

The Creative Exchange responds to profound changes in practice in the creative and media-based industries stimulated by the opening of the digital public space, the ability of everyone to access, explore and create in any aspect of the digital space, moving from 'content consumption' to 'content experience'. It explores new forms of engagement and exchange in the broadcast, performing and visual arts, digital media, design and gaming sectors, by focusing on citizen-led content, interactive narrative, radical personalization and new forms of value creation in the context of the 'experience economy'. The primary geographic focus is the Northwest of England centred around the opportunity presented by the growth of MediaCityUK and its surrounding economy. The three universities act as local test beds with field trials in London, Lancaster and Newcastle prior to larger public facing trials in the northwest. This will support the North West regional strategy for growth in digital and creative media industries, whilst generating comparative research and development locally, nationally and internationally.

The Creative Exchange has been developed in response to a paradigm shift in content creation and modes of distribution in a digitally connected world, which has profound impact for the arts and humanities. This transformational-change is taking place within the landscape of a growing digital public space that includes archives, data, information and content. How we navigate and experience this space - and how we generate content for and within it - is central to how we create economic, social, cultural and personal value. The Hub draws on new and agile approaches to knowledge exchange for the creative economy that have been previously developed by the partner universities and new ones co-developed with specialist arts organizations, sector organizations and communities of users.

Potential impact
This hubs will explore new forms of engagement and exchange in the broadcast, performing & visual arts, digital media, design and gaming sectors. Many of whom will be located in the Northwest of England around the opportunity presented by the growth of Media City and it surrounding economy. However as the three universities will act as local test beds prior to public facing trials in the northwest and therefore beneficiary companies will also be located in NorthEast and London.

Through literature, individual company engagement and our pre-bid workshop in Manchester we have identified wide ranging business/organisational research and skills needs, ranging from:
1 Understanding citizen empowerment, how to operate in an experience economy, how to upskill for the digital environment especially in Northwest and MediaCity (NWDA (2008),Skills Set(2010)
2 Understanding 'how an avalanche of technology will deliver opportunities as well as threats' 'to explore how to avoid inequality of access' 'Arts understanding of the audience and how to create experiences using technology', 'how to increase citizen engagement both physically and digitally' 'how to understand human responses, psychology and legal and ethical issues' Sample from Workshop 25 June.
3 Exploring the opportunities presented by the digital public space, and to explore access issues, enable business to experiment, to prototype experiences in the real world, understand the creative context for data driven experiences, broker new forms of co-design develop new services that go beyond crowd sources, (partners)

Therefore a wide range of partners have been recruited to develop the Hub. These include a Lead partner, BBC. Large corporates (e.g Miscrosoft) Public Sector (e.g. Manchester City Council, Lancashire City Council); connecting/portal bodies (e.g Sharp, Creative Lancashire); and SME's Creative Concern, Stardotstar.
The Creative Exchange Hub's proposed knowledge exchange activities responds to these needs and impacts on the target sectors through:
i) Identifying shared concerns, skills needs and emerging trends and themes of interest and concern to partner companies through the curate activity
ii) Brokering connections between organisations and businesses to identify project, research requirements and KE and facilitating exchange of leading edge academic research, sharing insights and trends through the connect activity
iii) Facilitating new collaborations around new services and products generated through co-creation and design experiments, enabling scaling-up of micro-enterprises and SMEs and opening up new demonstration and live testing opportunities, and thus enable new entrepreneurial activities around new services and products, through the intervention activity
iv) Introducing new knowledge and access to new arts and humanities researchers during the resource activity
v) Enabling citizen and community engagement via participation in events, co-design, rapid prototyping and testing, investigating appropriate, usable, personal and meaningful services that lead to new business proposition, through field trials.
iv)Developing toolkits for creative KE mechanisms for exploitation beyond the hub and into other sectors such as health and transport, and other disciplines e.g Law or Philosophy
v) Disseminating to a broader industry audience through industry facing conferences both the KE activities and mechanisms

The KE Hub will identify and attract additional partners into the the Hub through an energetic communication campaign, through the hub council and partners support and communication of successful activities, dissemination of the work through the conferences and field trials, and through the allied activities of the Highwire CDT, SIDE Digital Hub and RCA Helen Hamlyn Centre and our intermediary partners such as Sharp and Creative Lancashire. All of which enables us to expand the hub, its impact and its sustainability.